Loughborough University and Sentric Music Limited

To embed the ability to interpret traditional and non-traditional data sets, feeding into more personalised communication methods and ‘calls to action’ via the proprietary rights management platform, Rightsapp, with the aim of increasing artist earnings.